University of Glasgow and Troo Limited KTP 23_24 R6

To embed expertise in Data Science and Machine Learning to deliver higher levels of customer engagement, commercial success and insight driven service offerings.